High-accuracy GNSS for urban, shared and micro-mobility

Albora Technologies Ltd (Albora) is a UK-based geolocation (GNSS) SME with a core project team of Anselm Adams (Project/Sustainability/Inclusion/Diversity Lead), Ernest Artiaga (Technical Lead), Adrià Gusi (GNSS Engineer), Pere Cuyàs (Commercial Lead) and Stano Masar (HW Engineer). Albora is developing a scalable cloud-based service that complements the tracking device on micro-mobility vehicles to enhance location accuracy in real-time while reducing costs. This innovation addresses the inaccuracy of current geolocation systems and delivers efficient safety/traffic management and regulation compliance options for micro-mobility fleets. With this innovation, traffic accidents related to micro-mobility will decrease by about 35%.